POT online

We are seeking funding to work with a brand and web designer to design a suitably branded, interactive web tool for creating tailored plant lists for a specific area in an external environment.The tool will incorporate discovery, search and selection functions and unique parameters to achieve a complete scheme.